Dynamics and stability of thin liquid films and slender jets: workshop proposal

The fluid dynamics of thin liquid films and slender jets are of central importance to numerous industrial, biomedical and daily-life applications and are accompanied by rich behaviour and pattern formation. As a result, they have received considerable attention in the literature; the last few years in particular have witnessed a great deal of activity in this area. This proposal is submitted to the EPSRC in order to request supporting funding to host a three-day meeting in the Mathematics Institute, Imperial College London (ICL), between 26-28 September 2007, which will examine the latest exciting developments in this field. This will provide the necessary forum for promoting interactions between researchers from different areas in Engineering, Applied Mathematics, Chemistry and Physics that would not have been possible otherwise and which will lead to inter-disciplinary collaborations. This meeting, which will be organised under the auspices of the European Mechanics Society (EUROMECH), will be a leading edge research workshop rather than a simple conference with interests divided among parallel sessions. We will have a single track of presentations interspersed with discussion and poster sessions that will likely spark off new research questions and collaborations among the participants.